Seeing the Dead. New Insights into Roman Gypsum Burials in Yorkshire

The project investigates the funerary custom attested in Roman Yorkshire in the 3rd and 4th centuries CE of pouring liquid gypsum over the bodies of adults and children in stone or lead coffins prior to burial. As the gypsum hardened around a decomposing body, a negative cavity formed in the casing that preserved the contours of the dead and the clear imprint of shrouds and clothing. This provides precious evidence for perishable materials rarely surviving in tombs.

Various white substances in powder or paste form as a bedding for bodies have been noted from the 2nd to 5th centuries CE in the Roman Empire, but bodies encased in a poured gypsum 'bath' are particularly evident in the 3rd and 4th centuries in and around York. Exact parallels for this custom have not been identified elsewhere in Britain, Europe, or the Mediterranean, highlighting the importance of exploring the Yorkshire material. Our aim is to understand the motivation for the encasing of the dead in gypsum, investigating whether it might be a rite related to status or geographic origin, an expression of religious belief, or a response to disease. We also aim to contextualise these wrapped and encased bodies within a trend seen in elite circles in Italy and Gaul from the 3rd century CE of lavishly displaying the dead clothed and wrapped in layers of textiles, sometimes treated with aromatic resins.

Most of the Yorkshire gypsum burials were found in rescue excavations many decades ago and have been housed since in storerooms. The project aims to apply state-of-the-art research methods and scientific techniques to the investigation of both the 22 surviving gypsum casings and the nine preserved sets of human remains. The benefits of these integrated methods will allow us to determine the age, sex, and health of the dead, their dietary biography, their genetic ancestry, and their potential geographical origins. Mass spectrometry and Raman spectrometry conducted on the casings should reveal resins, dyes, and chemicals originally used on the textiles. X-rays and CT-scans of the casings will be conducted to detect grave goods potentially enveloped in the shrouds. A particular strength of the research is the generation of new knowledge about the nature and function of the burial textiles and how they reflect the social status of the people in them.

An innovative component of the project is the transformation of the negatives in the gypsum casings into positive images through 3D-digital technology which we have tested successfully on one casing in York in 2022. This will be rolled out to capture eleven complete or near complete casings, allowing highly detailed visual reconstructions of the burials, and impacting the way scholars engage with the Roman burial process.

The research programme will enable us to better understand the cultural, ritual, and practical implications of this elaborate method of dealing with deteriorating bodies. Furthermore, collaboration with museums and project partners in Yorkshire will enable public access to the material in their collections through digital capture, didactic videos, and exhibitions.